'Interfaith connections at home: domestic space, practice and dialogue in contemporary London'

Through this project, I will explore the interfaith significance of domestic religious spaces and practices for Christian, Jewish and Muslim communities in contemporary London. Spanning domestic practices in everyday life and during religious festivals (e.g. familial roles, hospitality, and food) and domestic spaces of religious faith (e.g. religious iconography, material and sensory culture), my project will contribute to broader debates about home, religion and interfaith dialogue. Interfaith activities developed by a range of organizations concentrate on public spaces of education, civil society and the city rather than home. Research on home and religion in contemporary London and elsewhere largely focuses on particular faith communities rather than interfaith connections between them (including McCloud, 1996; Tolia-Kelly, 2004).

I will address the following questions:

a) How and why is the home an important site of religious practice for Christian, Jewish and Muslim communities in contemporary London? b) What are the connections and differences between the domestic practices of different faith communities?
c) How and why are domestic spaces informed by religious faith across these communities?
d) To what extent do people encounter and understand the homes and domestic practices of different faiths?
e) To what extent can the home be a site of interfaith engagement, dialogue and understanding?